Why do pancreatic beta cells waste energy?

The global incidence of type 2 diabetes is reaching pandemic proportions as 300 million people, mostly young adults, are projected to be affected by the year 2025. Patients with type 2 diabetes are unable to control their blood sugar (glucose) level properly. As a result, the blood glucose level of these patients is too high most of the time. This so-called chronic hyperglycaemia can lead to many medical complications including disorders of the heart, kidney, eye and brain. Type 2 diabetes thus poses an enormous burden on healthcare systems and budgets and it is therefore very important to understand how this metabolic disease arises. The blood glucose level of healthy people is kept constant through an interaction between multiple organs. When the blood glucose level increases, for example after a meal, the pancreas (more specifically, the pancreatic beta cells of the islets of Langerhans) secretes insulin. This hormone ?tells? skeletal muscle and the liver to take up and store glucose, respectively, and thereby restores the original blood glucose level. Glucose-stimulated insulin secretion (GSIS) by pancreatic beta cells relies heavily on mitochondria, the cells? powerhouses. Beta cells burn glucose as a fuel and their mitochondria use the released energy to make ATP, a signal that triggers insulin secretion. Surprisingly, beta cell mitochondria contain a protein, UCP2, which uncouples glucose burning from ATP synthesis. Because UCP2 activity essentially wastes energy and lowers GSIS as a result, UCP2 has been put forward as a possible mediator in the development of type 2 diabetes. If UCP2 were indeed responsible for the development of type 2 diabetes, then it would be an attractive therapeutic target in the treatment of this disease. However, it seems almost impossible that UCP2 would have survived millions of years of evolution just to make us ill: from an evolutionary perspective, UCP2 activity in beta cells must have an outcome that benefits us under certain conditions. My research aims to identify this benefit and thus clarify the evolved, physiological function of the beta cell UCP2. In particular, I will use beta cell models and isolated pancreatic islets to test my hypothesis that UCP2 fine-tunes the insulin secretion response of beta cells to continuous fluctuations in nutrient supply. My research will improve the fundamental understanding of beta cell behaviour. Such understanding will establish if UCP2 is a safe therapeutic target in the treatment of type 2 diabetes.

Technical abstract
The physiological role of pancreatic beta cells is to secrete insulin when blood glucose levels are high. When the glucose concentration rises, beta cells increase their oxidative glucose catabolism, which causes an increased cytoplasmic ATP/ADP ratio that in turn triggers insulin release. This glucose-stimulated insulin secretion (GSIS) is only possible if glucose oxidation is coupled tightly to ATP synthesis. Surprisingly in this respect, beta cell mitochondria contain an uncoupling protein (UCP2) that uncouples these processes and thus lowers the efficiency of oxidative phosphorylation. UCP2 activity consequently wastes energy and impairs GSIS. As such, UCP2 seems detrimental to beta cell function and the important question therefore arises as to why this protein has not ended on the evolutionary scrapheap. With this research proposal I aim to clarify the evolved function of UCP2 in pancreatic beta cells by testing the hypothesis that UCP2 activity regulates the cells? physiological response to fluctuations in nutrient supply. My functional model makes clear predictions as to UCP2 levels and activity in beta cells subjected to various nutritional conditions. The model also predicts how GSIS is affected by these conditions and how UCP2 is involved in the nutritional effects. I will test these predictions directly in INS-1E insulinoma cells, a widely used beta cell model, and in primary pancreatic islets. Both these systems will be exposed to mixtures of glucose, fatty acids and amino acids that mimic nutrient starvation, abundance or excess as well as the intermediate nutrient supply that occurs between meals. UCP2 levels will be established by Western analysis, whilst UCP2 activity will be inferred from cutting-edge bioenergetic analysis, involving a Seahorse extra-cellular flux analyzer, and from reactive oxygen species measurements. UCP2-ablated systems, achieved through either RNAi or genetic knockout, will be used to confirm UCP2 activity inferences unequivocally. Perifused INS-1E cell clusters and rodent islets with and without UCP2 will be used to establish the involvement of UCP2 in the effect of nutrient supply on GSIS. Continuous measurements will reveal temporal GSIS kinetics and will distinguish between triggering and amplifying GSIS mechanisms. The outcomes of the proposed research will have a positive impact on the fundamental understanding of beta cell biology. Moreover, the improved insights in the physiological role of UCP2 in beta cells will benefit a rational evaluation of the safety of UCP2 as a therapeutic target in the treatment of type 2 diabetes or in beta cell transplantation strategies.